The University of Edinburgh and Roslin Technologies Limited KTP 23_24 R5

To create cultivated meat product prototypes (pâté and haggis) via scalable transformation of animal pluripotent stem cells to liver tissue.